Advanced Medicine Manufacturing Sensor

As AMM therapies become more mainstream, conventional measurement and analysis technologies are increasingly pushed beyond their traditional usage boundaries. LiquiSensor is an emerging technology with strong potential for pharmaceutical process monitoring, but its current implementation presents challenges in this new field. Personalised medicine relies on very small sample volumes that are highly sensitive to intrusive measurement methods.

Further development is required to refine energy delivery and safeguard sensitive samples.

To pursue this application further we would need support from our delivery partner, CPI, in some key areas:

* Access to materials we can measure, either medicines or analogous materials.
* Re-simulation of heat transfer mechanisms to ensure the samples effective temperature control parameters are met.
* Understanding data capture, presentation and accuracy requirements in exemplar applications including continuous versus static measurements

With this level of external support, the additional work done within the company would be as follows:

* Optimise the design based on the re-simulation exercise
* Testing of therapeutic samples supplied by partner
* Software adjustments to deliver data presentation requirements

This product extension would extend the applicability of the technology into new markets, such as personalised medicine, significantly broadening future use cases without duplicating current project activities